The molecular basis of post-initiation regulation of RNA transcription

Technical abstract
Post-initiation regulation of RNA transcription during the elongation phase by the alternative pathways of termination, pausing or elongation allows the cell or organism subtle control over the expression of genes that are constitutively expressed or produced in response to environmental signals. It is the kinetic competition between the rates of these alternative pathways that are available to the elongation complex at pause or termination sites, which are modulated by transcription cofactors, such as NasR, NusG, NusA or the boxA antitermination complex. This proposal aims to understand how these kinetic rates are altered by these transcription cofactors using a novel surface plasmon resonance (Biacore) assay to study two bacterial antitermination systems, the NasR and boxA antitermination complex regulation of the nasF and ribosomal RNA operons respectively.